Linking genetics, 3D sterophotogrammetry and neuroimaging to clinical subtypes in epilepsy

There are many important things about epilepsy that we do not understand, such as: how does one epilepsy differ from another, and how are they similar; can we predict outcomes such as treatment resistance, psychosis, depression and sudden death? If we had better understanding of what underlies epilepsy, we would be better placed to explain these important aspects, and so offer better care. Separately, imaging and genetics research have already greatly enhanced understanding of epilepsy, for example showing the causes of epilepsy in an important minority of people. As of today, there are no studies in epilepsy that jointly analyse a large dataset of neuroimaging data and genetics data. Further, there are very few studies linking changes in face shape to genome-wide genetic changes.In this project we will use established and develop novel machine learning methods that will allow us to understand the connectionbetween different biomarkers in people with epilepsy (PWE) such as features from brain scans, providing structural and functional insights, 3D sterophotogrammetry, genetics and clinical descriptions.Thus, in the context of epilepsy this project will be the first to attempt a three-way multivariate analysis involving genome-wide, face-wide and brain-wide data in a hypothesis free approach.